Upright, stylish mobility scooter

There are 300-350,000 mobility scooter users in the UK. This represents annual sales in the
order of £200M, predicted to be growing at 5-10% annually. A significant proportion of users
are mobility-impaired, as opposed to completely disabled. For such individuals, current
mobility scooters have a significant limitation; they offer a relatively low seat position. This
makes it difficult for users to get into or out of their scooter and puts them at a physically
lower level than standees in social situations. It is also difficult to reach for items, e.g. from an
upper shelf in supermarkets. Finally, extended periods of sitting can put users at risk of
pressure sores and urinary tract infections.
Several USA-based firms offer upright wheelchairs. Severely disabled patients purchase these,
generally through health insurance schemes. They typically cost over £10,000. This is
unaffordable for patients with mobility impairment, but who do not qualify for assistance to
purchase mobility aids. If such patients wish to purchase a mobility aid, they must finance it
themselves. They typically opt for basic but robust designs, for which RRPs start as low as
£389. Such scooters are almost all of the low-seated type with accompanying drawbacks.
We intend to show in this project that we can offer an upright mobility scooter at a target price
of £1,000-2,000. It will be capable of storage and transport in a car boot. From personal
experience, we are confident of an unmet market need. We will refine estimates from the
Research Institute for Consumer Affairs (RICA) into a quantified market size for our product;
a market we are confident is growing with an ageing population. We will identify technical
challenges that we will solve in the next stage of development. We will begin recruitment of
new staff and subcontractors to use for our next stage of R&D.